One-Click Voice AI: Democratizing Enterprise Technology

Sonti Ltd is developing an accessible, easy-to-use Voice AI platform designed specifically to help small and medium-sized enterprises (SMEs) across the UK harness the benefits of artificial intelligence. Our platform enables businesses to deploy their own AI-powered voice agents---capable of handling customer service calls, booking appointments, and generating leads---quickly and affordably, without the need for technical expertise.

This project is innovative in both its technology and its business model. By combining the latest advancements in open-source AI with seamless integration to popular business software (such as CRM and booking systems), Sonti makes Voice AI a realistic and affordable option for smaller businesses---not just large corporations. Our aim is to close the digital divide and empower SMEs to compete on a more level playing field.

As part of this project, we will develop a secure, cloud-based platform with built-in privacy and data protection features. We will also work closely with early adopters and industry partners to ensure the solution meets the practical needs of UK SMEs. The project will create new opportunities for businesses to improve efficiency, enhance customer experience, and drive growth.